Modular Ventilation and Anaesthesia System for Improved Outcomes in Critical Care

This project supports the final development stages of a modular system that provides mechanical breathing in all hospital areas in one device. PenMed was a finalist in the UK ventilator challenge for COVID-19\. During the pandemic, the NHS had many devices that provided ventilation in operating theatres that were idle as operations were cancelled but could not be used on the wards or ICU to breathe for patients as the way they worked was subtly different, they needed different supplies which weren't available such as compressed air, and they were too big.

In our design, one portable ventilator device stays connected to a patient for as long as they need it. If the device is used in theatre, it connects to another module to provide some additional functions. This works the same for a patient requiring surgery, they are connected to the same device as they move from the anaesthetic room where they go to sleep, into theatre and back into recovery where they are woken up.

This prevents the need to swap devices, which means switching alarms off/on and transferring settings. As a lot of other things may be happening with an unwell patient in ICU going to have imaging done or a patient being prepared for surgery, mistakes can be made. As this is a life-support system, these mistakes can have serious consequences, including death. This modular system removes the need to switch between devices and prevents this method of harm to patients.

This device also has systems that are able to learn from the patient during their stay in hospital and present the information to the doctors and nurses to improve patient care. As it is just one device for that patient, it can learn from the whole episode of stay while the patient is unwell, improving the information that we can get from the device.

This system provides the UK with a market-leading device in critical care and anaesthesia. The NHS spends over £140m per year on these devices. This device would mean that no ventilator challenge would be needed in future pandemics and it provides a platform for UK-based health professionals to develop systems that improve patient care using the data on the device.

This project is the final stage in prototyping and user testing so that PenMed can take the device into first-in-human studies to demonstrate its safe function and gain regulatory approval.